Birmingham City University And AGA Rangemaster Group plc

To develop flexible secure access to product histories to stimulate new markets and communicate design developments for AGA R&D, their suppliers, and specifying architects/designers.